NetZero ag

Net Zero ag will research and develop a blueprint for a Carbon Credit marketplace utilising blockchain technologies that will incentivise the take up of regenerative farming practices globally and marry industries that have a need to offset carbon with carbon credit generating landowners.